AI-driven companion system for prostate cancer management in patients on active surveillanc

Active surveillance (AS) is a conservative management protocol for prostate cancer offered to low- and intermediate-risk patients, which avoids long-term adverse effects on the patient's quality of life. Current AS protocols are based on regular clinical examinations, prostate specific antigen (PSA) testing, and biopsy. Prostate biopsies can cause complications such as infection, bleeding, and urinary retention. In this context, there has been an increased interest in using multi-parametric/bi-parametric magnetic resonance imaging (mp/bp-MRI) alongside PSA for non-invasively monitoring patients in AS. We will develop an AI-based system for automated MRI-based prostate cancer (PCa) progression assessment for patients enrolled in active surveillance (AS). The system will build upon AutoProstate, a deep learning-based computer-aided detection (CAD) system prototype which detects significant prostate lesions using MRI. We will improve the existing algorithm to work in the AS setting and extend the capability to detect non-significant lesions and evaluate SOTA models such as nn-Unet V2 and Segment Anything Model (SAM). Furthermore, a novel component will be designed to evaluate longitudinal changes in patient MRI scans to segment prostate zones and predict disease progression by taking into account prior scan information. For this we will investigate approaches that are being used for other tasks such as CV for video prediction and not currently being used in medical imaging. We will investigate how clinical features, radiomic features and bio-markers can be leveraged to improve disease detection and progression predictions. As a final objective we will attempt to develop an automated report generation system following the PRECISE guidelines to facilitate more efficient AS reporting among radiologists.